The University of Abertay Dundee And Diageo plc

To develop expertise in sustainable and cost effective technologies for disposal, treatment of the liquid and solid residuals (co-products) generated by malt whisky production.